Cardiff University and Down to Earth Project KTP 23_24 R5

To tackle social inequality, improving the health and well-being of communities through the development of a new digital impact toolkit. This groundbreaking resource will change the way communities work and provide for each other in Wales and the wider UK.